Efficient computational technologies to resolve the Timetree of Life: from ancient DNA to species-rich phylogenies

The genomes of organisms accumulate changes with the passage of time, recording the evolutionary history of species divergences and extinctions as a timepiece does. By sequencing genomes and integrating information from fossil records, scientists can reconstruct evolutionary trees and calibrate them to geological time. This molecular-clock dating approach has led to spectacular results by leveraging information from sequenced genomes, greatly enriching our understanding of the macroevolutionary process of species diversifications through time, and the possible driving factors such as major geological events and paleoclimate changes.

Bayesian inference provides a flexible framework for integrating various sources of uncertainty in molecular clock dating analyses, such as uncertainties in the rate of molecular evolution over time, in the age and placement of fossils on species phylogenies, and in estimated molecular branch lengths from genomic data. However, Bayesian methods are computationally expensive as they require stochastic MCMC sampling to integrate over the uncertainties, and thus they are unable to handle the deluge of genomic data. This computational limitation is a major problem because genome-scale datasets are needed to achieve high precision in estimated evolutionary timescales, which allows the testing of precise evolutionary hypotheses that could never be addressed with the crude time estimates obtained with small molecular datasets.

Our team has a track record of successfully developing Bayesian methods to infer evolutionary timescales, with our software packages, BPP and MCMCtree, being widely used by academic beneficiaries to reconstruct such timescales. The overarching aim of this proposal is to develop new models and algorithms for efficient inference of evolutionary timescales using large genome-scale datasets, and integrate these new methods into our existing software. We will develop (1) models that account for sequence errors (to accommodate DNA degradation) and integrate dated samples for analysis of ancient genomes, (2) cross-bracing calibrations to leverage information in gene duplications and horizontal gene transfer events for inferring ancient timescales, and (3) efficient MCMC sampling algorithms for analysis of species-rich phylogenomic datasets. The improved algorithms will make it possible to analyse large datasets with thousands of genomes, from the Darwin Tree of Life and Earth BioGenome projects, as well as helping reduce the carbon footprint of computational analyses.

Finally, we will use our newly developed technologies to tackle three important case studies: (1) The evolution of human populations and other hominids, by integrating analysis of ancient and modern genomes within the multi-species coalescent model with introgression, (2) inferring the species-rich Tree of Life of Tetrapods (mammals, birds, crocodiles, turtles, lepidosaurs, and amphibians) in the context of three major past extinction events (end-Permian, Triassic-Jurassic, and end-Cretaceous), and the rapid global warming event during the Eocene-Palaeocene Thermal Maximum, and (3) inferring the Tree of Life of Eukaryotes, by integrating information from ancient gene duplication and horizontal gene transfer events, which will help reduce uncertainty in the timing some of the deepest speciation events in the history of Life on Earth.

Technical abstract
Bayesian methodologies are the state-of-the-art for inference of evolutionary timescales but they are computationally expensive and are limited in the analysis of large datasets. This challenging situation is problematic because sequencing consortia such as the Earth BioGenome or the Darwin Tree of Life, as well as ancient DNA sequencing studies, have resulted in the release of thousands of new genomes that cannot be analysed with the latest Bayesian methods. Asymptotic studies show uncertainty in time estimates can be greatly reduced with genome-scale alignments, and thus precise evolutionary timelines based on large phylogenomic datasets, and with ancient DNA when available, are key to reconstruct detailed speciation histories that can be correlated with the climatic and geological history of our planet. Therefore, efficient MCMC approaches that can tackle the large forthcoming genomic datasets, and that can integrate the specific patterns of degradation in ancient DNA, are urgently needed. In this project we will (i) implement models of sequence errors to account for DNA degradation in ancient DNA within the multi-species coalescent model with introgression, (ii) implement cross-bracing node calibrations based on gene duplications and lateral gene transfer events for dating species divergences in deep phylogenies, (iii) implement efficient MCMC samplers (based on mirror and HMC moves) for analysis of species-rich phylogenomic datasets, and (iv) use our new methods to resolve evolutionary timelines in three species-rich phylogenomic datasets (hominids, tetrapods and eukaryotes). Our new methods will be implemented in our popular BPP and MCMCtree software packages, which will be used by a wide range of academic beneficiaries seeking to estimate precise evolutionary timelines using the latest genomic datasets.